3D-Spector: A feasibility study investigating development of a real-time 3D vision sensor for product quality verification

Fairfield are looking to investigate the feasibility of developing the first 'plug-and-play' 3D vision sensor, delivering real-time 3D quality inspection for simple installation and use in production lines to help reduce food surplus and waste early-on in the UK's grocery supply chain.